Regulators of WIP function and podosome activity

Following infection, the normal immune response in humans begins with the capture of foreign particles by the surveillance cells of the immune system called dendritic cells and tissue macrophages. Dendritic cells will subsequently migrate from the tissues in which they reside towards lymph nodes where they can interact with lymphocytes and inform them of the nature of the foreign particles they have encountered. Lymphocytes will then mount the antibody response to the infectious agent.
Obviously, if dendritic cells or macrophages fail to migrate properly, a malfunction in the immune response to infetion is likely. The work to be carried out in this study will investigate the molecular basis of normal myeloid cell migration as well as examine why it goes wrong in some genetic abnormalities of humans.

Technical abstract
Dendritic cells (DC) and macrophages elaborate podosomes, specialised integrin and f-actin rich structures that serve as labile adhesion sites to the extracellular matrix. The actin nucleation promoting protein WASP (Wiskott-Aldrich Syndrome Protein) acting through the Arp2/3 complex is the major regulator of actin filament formation in podosomes since DC and macrophages from WASP-null humans and WASP knockout mice fail to make podosomes. Such leukocytes exhibit defects in cell migration and chemotaxis in vitro and in vivo which are thought to underlie the immune dysfunction seen in WAS patients. In 80% of studied WAS patients, the syndrome arises from missense mutations in the WASP-binding site of the WASP-interacting protein WIP. Within cells WASP does not exist as a single entity but is complexed with WIP (WASP-Interacting Protein) and we have shown that WIP is required to protect WASP from degradation by endogenous calpains and to translocate WASP to sites of podosome formation. At some stage, WASP has to be released from WIP in order to facilitate its degradation and thus the turnover of podosomes. We propose here that the WIP/WASP complex regulates the formation and turnover of podosomes in a process influenced by WIP phosphorylation. Earlier findings suggested that a serine phosphorylation of WIP within the WASP-binding domain regulates its association with WASP . Despite repeated attempts, we failed to reproduce this finding in our current work (data not shown). We have subsequently learned that the earlier reports have since been modified by the author. So to date, there is no known link between the phosphorylation of WIP and the release of WASP from a complex.
In this study we aim to elucidate:
a) the spatio-temporal kinetics of actin, WASP and WIP within podosomes following expression of WIP phosphomutant isoforms
b) the role of WIP phosphorylation in the regulation of macrophage/DC podosome function and cell invasion through matrix barriers
c) the endogenous kinase(s) that phosphorylate WIP and their upstream activation.
To this end, we shall use a human model myeloid cell system together with DC generated from Wild Type and WIP-null mice. We have developed highly efficient and non-perturbing lentivirus delivery of WIP, WASP and actin cDNAs to cell cultures and high resolution optical imaging of protein interaction kinetics during the formation and turnover of podosomes during cell migration on and into basement membrane derived matrix and across an endothelium.